Computer Vision-Based Monitoring of Equine Welfare and Wellness

Electronic materials development is reliant upon the use of computational chemistry tools for elucidating structure-property relationships on the atomic scale. Molecular dynamics simulations can capture macroscopic material changes involving over 100 million atoms, such as catastrophic electrical breakdown, whilst retaining information down to the level of individual atoms. As electronic device miniaturisation has reached the nanoscale, using dynamic simulations as a theoretical microscope will be vital for overcoming the materials bottleneck we are facing at the end of Moore's Law.

One of the challenges in calculations of this scale is the analysis of structural changes including crystallinity, grain boundaries and nanodomain formation. These features are critical in determining properties from electronic and thermal conductivity to optical processes and response to electric fields. However, their complex dynamical behaviour involves thousands of atoms moving over hundreds of thousands of timesteps, making them unsuited to traditional modes of analysis developed for regular crystalline materials.

This project will take advantage of AI tools in computer vision as a new approach to analyse structural features in dynamical materials simulations. These have advanced to enable analysis of images of self-similar repeating patterns, which will be highly applicable to subtle changes in atomic configurations. Deep learning methods will be used to develop classification, segmentation, and regression models to identify structural transitions, anomaly detection to identify point defects, and edge detection for revealing grain boundaries. These will be applied to the most pressing materials chemistry problems hindering electronic device miniaturisation.